Learning from Failure for Detection, Prediction, and Recovery in Robotic Manipulation

While robotic vacuum cleaners (RVCs) are becoming increasingly popular for their impressive intelligence, planning, and scheduling features, they frequently encounter failures and navigation errors, especially in dynamic and busy environments, such as hotel lobbies, airports and offices. These limitations hinder their long-term autonomy leading to interruption of the whole robotic operation, hence breakdowns and customer dissatisfaction.
Addressing these issues is crucial for the future of autonomous service robots. Developing innovative methods for RVCs to detect and recover from navigation failures in social settings is essential. This includes understanding subtle cues that signal potential problems, allowing them to navigate seamlessly and autonomously. Programming RVCs to learn from human interactions and adapt their behaviour to various social contexts is also important. This ensures their actions are not only safe, but also socially acceptable, fostering user trust and satisfaction.

This PhD project will advance the state of the art in three strands of research:
1) Advanced scene perception and modelling: Unique datasets will be created to model failure scenarios in crowded spaces. Labelled with human-level understanding of the environment, people's behaviour, and potential failures, these datasets will train models to recognize critical moments of interest and predict human reactions to robot actions, both changing over time.
2) Machine learning for self-monitoring and failure diagnosis: Collaborative human-robot interaction mechanisms for RVCs will be built to safely recover from failures or terminate autonomy when needed. This involves developing incremental learning techniques enabling continuous improvement through experience, including learning from human demonstrations and corrections.
3) Variable autonomy for service robots: RVCs will be equipped with tools to adjust their autonomy level based on the context. This allows them to transition smoothly between fully autonomous navigation to seeking human input under uncertainities, ensuring safety and adherence to social cues across various environmental and temporal context.